O-minimality and diophantine geometry

The investigators on this project are Alex Wilkie (Manchester, PI), Jonathan Pila (Oxford, co-I) and Gareth Jones (Manchester, co-I). It is a
joint proposal between the Universities of Manchester and Oxford with Manchester being the lead institution.

The aim of the project is to further the links between mathematical logic, specifically the branch of model theory known as o-minimality, and
diophantine geometry (i.e. the study of points on curves, surfaces etc with integer or rational coordinates). The o-minimality axiom applies to
collections of subsets of real euclidean spaces ("structures") and, when satisfied, implies a variety of topological, analytic and geometrical
finiteness properties that fail in general for the more classical classifications of sets that are studied in mainstream topology and analysis (such as those having a differentiable, or even analytic, manifold structure). Further, many interesting examples of o-minimal structures are known.

Wilkie was the first to notice that there are diophantine consequences for sets occurring in an o-minimal structure. Pila's work on diophantine
problems started with his influential 1989 paper with Bombieri and he proceeded to develop the diophantine theory of the so called real analytic
sets in several dimensions. This culminated in the Pila-Wilkie theorem establishing a general result in the broader setting of o-minimal structures. The application of this result, in work of Masser, Pila and Zannier, has opened up a new connection between mathematical logic and diophantine geometry with great potential, the most remarkable example to date being Pila's unconditional proof of a special case of the long standing Andre-Oort conjecture.

It is our intention to further such application as well as to advance the pure theory of o-minimal structures with this in mind. One step on the way is a conjecture of the PI concerning rational points on sets in one particular o-minimal structure known as the real exponential field. To carry this out one will also need more precise results on the model theory of the real Pfaffian field (another structure known to be o-minimal). Jones is an internationally recognised expert in both these areas and has obtained (jointly with several other researchers who are named as visitors in the proposal) the best results to date. All three aspects of our project, including details of visits and research meetings, are described at length in the following text.

Potential impact
Society and economy.

The proposed work is part of pure mathematics and we do not expect direct economic impact. This does not mean that we will not be alert to possibilities. If opportunities for non-academic exploitation of our work do arise, then the Manchester Institute for Mathematical Sciences (MIMS) is well-positioned to make the most of them. The presence of the CICADA project in MIMS means that many of the staff are used to an interdisciplinary outlook. There are also established interactions between some members of MIMS and commercial organizations. So, should commercial opportunities arise, there will be people in MIMS who are able to assist us in developing them.

Knowledge.

The main beneficiaries of the project will be other mathematicians working in model theory and number theory. To ensure rapid diffusion of our results we will hold small focused workshops around the visits of some of the visiting researchers. These workshops will differ from the standard format. There will be an emphasis on discussion and interaction among participants, rather than formal presentations. We anticipate several benefits of the ensuing knowledge exchange. For example, we expect that our visiting researchers will make a positive contribution to work being done by those workshop participants who are not part of the proposal. In the other direction, we hope that these participants will also make contributions that will impact on our work and that this will lead to further collaborations on the subject of the proposal. We have requested funds to cover the workshops, and resources to facilitate the collaborations that emerge.

Some of our work should also have impact in parts of the computer science community. Researchers in Bath and Manchester work on the complexity of various reachability problems in hybrid systems. They have developed a notion of Pfaffian hybrid system and have established algorithms for several problems on these systems. Our work on Pfaffian functions should lead to a wider and more robust class of systems to which their work would apply. We will meet the Manchester based researchers regularly to discuss our work. We will inform them of our progress and assist them as required in applying our results.